SafeHouse - Mains powered building sensors for Energy Fire and Mobility

SafeHouse is an integrated mobile Phone platform that is installed by connecting a modified plug into the mains to allow monitoring of temperature and smoke alarms. It reminds clients to change batteries and test alarms and assists individuals in making decisions on energy consumptions based on their temperature profiles in one or many rooms